Utilising green hydrogen to decarbonise the semiconductors industry

ProjectProject HySEM (Utilising green hydrogen to decarbonize the semiconductors industry) will demonstrate a modular-based solution to both produce and manage hydrogen for the semiconductor industry.

This project will design and demonstrate a hydrogen management and production system (HMPS). that provides a greener and more reliable alternative to supplying the hydrogen gas required for the industry.

By combining the expertise in the Project Consortium a high-impact proposition for delivering an industry-specific hydrogen supply and management system is possible for the semiconductor industry.

Semiconductor manufacturing requires a reliable source of high-purity hydrogen for various processes so there is a key market need for the element and this is forecasted to increase with the rising demand for electronic devices that incorporate semiconductor chips. This project will develop a specialized solution to provide the manufacturing facilities with a modular hydrogen management and production system (HMPS) to both eliminate the need to buy hydrogen from a supplier and ensure only green low carbon gas is used at the facility.

By the completion of this project, the consortium will be ready to bring to market a solution that will assist this rapidly expanding technology-focused industry to both decarbonise and achieve a level of energy independence.